Learning2Fly

Despite recent advances in sensing, actuation and computation, robots cannot come close to matching the agility of natural Lyers. Newborn birds and bats outstrip even the most advanced robots within only a few attempts at Light. How does life learn to move in the unsteadiness and chaos that characterise outdoor Light? How does body shape and structure interact with cognition and learning? The project will combine cutting edge robotic Light experiments with numerical simulations and machine learning techniques to investigate the ways in which Lying techniques are learned. Ideally, these experiments will be matched with observations of bird Light using photogrammetry to measure the aerodynamics of live animals. Ultimately, the knowledge generated will feed into new approaches to the design of unmanned aircraft which allow robust and adaptable Light and open new opportunities to deploy aerial robots in the modern world. Insight into the learning process will also help train future pilots. The PhD research activity will include the development of biomimetic wings, to be used with an existing Light experiment, using a robotic catapult to produce large volumes of Light data in an indoor Light arena. The design of the robotic experiment will be informed by the observation of live bird Light. The resulting data will be used to support advanced numerical modelling to be able to predict and control Light. The numerical modelling approach will be driven by machine-learning techniques and artiVcial intelligence, which will have been trained for increasingly complex situations. The student will be a member of the Centre Aerodynamics & Environmental Flow Research in the Department of Mechanical Engineering Sciences (MES) at the University of Surrey. Work on machine learning will be carried out in collaboration with the School of Psychology at the University of Surrey. The members of the research team have an excellent collaboration network with leading research groups in the UK and internationally